TankArc Technology TRL5 MVP to Generate Clean Energy from Industrial Wastewater

**PROJECT OVERVIEW**

**Objectives:** This project aims to accelerate the technological advancement and Route to Market of **TankArc, an Enzymatic Biofuel Cell (EBFC) designed to generate year-round, clean bioelectricity from waste and support Pipeline Organics Ltd's clients in achieving their Net Zero goals**. This project will continue previous work on fundamental validation of TankArc, by developing an autonomous EBFC unit capable of generating electricity from customer-specific waste streams. The research will be led by our Chief Scientific Officer, a published Ph.D. expert in Enzymatic Biofuel Cells, in a **world-first demonstration of EBFCs as industrially viable energy solutions.**

**Strategic Objective:** This initiative will showcase to clients that TankArc can effectively produce green energy from their unique industrial waste.

**KEY RESEARCH OBJECTIVES**

* Optimize individual components of TankArc, including surface characteristics and design;
* Evaluate TankArc's applicability for utilization in diverse customer waste streams;
* Design methods of interfacing TankArc with electricity consumers from clients.

**PROJECT INTRODUCTION**

Building upon **achievements from a prior successful Innovate UK project where we proved the fundamental principles of TankArc**, this project will use our proprietary methods in bio-engineering **to prove that the product can generate energy from real customer waste**. Utilizing well-established electrical and bio-engineering approaches, we anticipate achieving a **significant boost in power output compared to our last project** -- **about 250-fold**, allowing for significant electricity generation in simulated waste. We will apply the same methods to **actual waste obtained directly from client facilities** and design an interface that allows us to **use the energy extracted from this waste to power external devices such as LED lights**. This will demonstrate our project in a relevant environment beyond the confines of the lab.

**KEY RESEARCH PROJECTS**

* Determine optimal TankArc design working with expert engineering subcontractors;
* Analyse TankArc's power output using established methods in electrochemistry in waste samples, including simulated and actual wastewater from various industries;
* Develop the electronic interface of TankArc with LED lights to prove usability with electricity-consuming hardware in follow-up pilot projects.

**PROJECT EXPLOITATION**

This initiative will position TankArc as an industrially viable energy solution, as **EBFCs have not been previously demonstrated to generate significant power beyond controlled laboratory conditions**. The outcome will be a scalable TankArc design capable of producing power from real industrial waste. This achievement will be leveraged to secure subsequent industry-specific grant funding for a commercially viable product, supported by venture capital and potential co-investment from industry partners.